Small molecule approaches towards targeted nucleic acid degradation

Theme: Industrial Biotechnology and Bioenergy

Advances in nucleic acid manipulation and editing technologies have revolutionised the way biological research is conducted - it is becoming increasingly hard to imagine carrying out molecular biology work without, for example, RNA interference or CRISPR-based systems. However, currently employed approaches are genetic and lack the flexibility of small molecule systems. Several small molecules that target and degrade nucleic acids are known but they lack the modularity of the genetic systems.

My PhD project concerns design of small molecule systems for RNA and DNA degradation that would benefit from flexibility offered by small molecules while retaining the modularity genetic systems. I have synthesised small molecule systems to target RNA substrates with particular RNA modifications as well as small molecules that bind and degrade particular nucleic acid secondary structures and demonstrated with proof-of-concept experiments that they indeed are capable of targeted nucleic acid degradation. The next (and the key) step will be evaluation of these molecules in several cellular systems, to distinguish different types of cells by distribution of their RNA modifications and to specifically target cells with particular pathologies.

My work allows unprecedented level of control of cellular nucleic acid contents and extends the capabilities as well the scope of targeted nucleic acid degradation approaches.